Neutrinoless double beta decay with LEGEND-200 and LEGEND-1000

The project will be focussed on commissioning and analysing data from the LEGEND-200 neutrinoless double beta decay experiment and on an R&D programme for novel HPGe detectors.